Rail Incident Manager

Improved levels of customer satisfaction & operational safety are two of the most prolific challenges facing the UK’s rail industry. The lack of information & its timely communication in particular remain universal themes in passenger satisfaction surveys. Much can be attributed to the mechanisms for the recording & reporting of incident & quality information by rail personnel, with no current system allowing for the capture of information from mobile devices limiting the ability to supply real time information. The project consortium which comprises Datasys (supplier of railway management software), 2 departments from MMU which include specialists in behavioural economics & in APP development and the First Great Western, aim to develop a novel Rail Incident Management technology, based around 2 applications for use in mobile devices. The first application will be designed as an interface for the passenger, enabling them to report any issues associated with the railway network as well as a means of receiving automatic updates re their journey. The second application will be designed for rail staff to record & report any service/safety critical/quality issues in real time.